Mind over body: the role of astrocytic Hedgehog signalling in mitochondrial dysfunction and insulin resistance

Insulin sensing in the brain regulates metabolic functions including food intake, body weight, energy expenditure, and glucose levels. Obesity and diabetes cause brain insulin resistance, leading to dysregulation of these critical metabolic processes. Rats fed a high-fat diet have increased mitochondrial fragmentation in the nucleus of the solitary tract (NTS) astrocytes. This prevents insulin from effectively controlling metabolic functions like feeding behavior and glucose metabolism, however, the molecular mechanisms are unknown.

Recent research indicated that Hedgehog (Hh) signaling pathway in astrocytes is implicated in mitochondrial dysfunction and altered metabolism. Inhibition of Hh signaling in astrocytes induced brain inflammation and mitochondrial dysfunction. Additionally, reducing the activity of key components of the Hh pathway in astrocytes alters glucose metabolism in mice.

We aim to explore mechanistically how the Hedgehog pathway in astrocytes influences insulin sensitivity and mitochondrial dynamics.

Objective 1: Determine if alteration of Hedgehog signalling in primary astrocytes affects mitochondrial dynamics and astrocyte insulin responses (Year 1).

Objective 2: Using co-cultures of primary astrocytes and neurons, determine if alteration of the Hedgehog pathway in astrocytes affects neuronal activity (Year 2)

Objective 3: Determine if modification of Hedgehog signalling in NTS astrocytes prevents insulin-dependent regulation of glucose metabolism and feeding behavior in rats (Year 3-4).